University of Strathclyde and BIP Solutions Limited

To embed key technical expertise, principally in the field of data science, in order to enable the development of the next generation of unique business intelligence products and services.